Causal determinants of dementia with a vascular component (DVC-RISK)

Dementia with a vascular component (DVC) is a common but understudied cause of dementia, with no established treatment and a poorly understood aetiology. The overarching aim of my fellowship is to identify the genetic and environmental causal determinants of DVC. I am using highly characterised post-mortem samples to improve diagnostic precision and gain novel insights into disease risk and progression. In the final three years of my fellowship, I will capitalise on our newly generated data to focus on genomic discovery, disease prediction, and clinical translation. My vascular dementia research programme will be delivered through three refined and high-impact objectives that build directly on achievements from the first phase:

Genomic discovery in post-mortem diagnosed DVC. In the first phase, we genotyped almost 2,000 brain samples from seven UK brain banks. While genotyping was underway, we conducted the largest genome-wide association study (GWAS) meta-analysis to date of clinically diagnosed (pre-mortem) vascular dementia (VaD), using data from MEGAVCID, UK Biobank, and FinnGen. We identified three novel genes associated with VaD risk and developed a polygenic risk score (PRS) to quantify individual genetic susceptibility. In the renewal phase, we will conduct the first GWAS of post-mortem diagnosed DVC, using our newly available brain genotype data. We will apply multivariable GWAS methods (e.g. MTAG, Genomic SEM) to boost statistical power for genomic discovery and gain insight into the shared and distinct genetic aetiologies of DVC with other dementia pathologies like Alzheimer’s disease. Finally, we will leverage whole-genome sequencing in the UK Biobank to identify rare and non-coding variants associated with DVC and its risk factors.
Disease prediction and clinical characterisation. In the first phase, we developed a PRS for clinically diagnosed VaD. In the renewal phase, we will refine this score by incorporating discoveries from the post-mortem and multivariable GWAS (Objective 1), alongside PRSs for related traits such as stroke and hypertension, to improve predictive accuracy. We will test whether the best-fitting PRS is associated with routinely collected clinical phenotypes for VaD, helping to elucidate mechanisms and improve clinical risk stratification. We will also examine whether genetic risk for DVC influences cognitive decline across the life course, identifying when individuals at high genetic risk begin to diverge cognitively and at what rate compared to individuals with low genetic risk.
Identifying causal risk factors and therapeutic targets. In the first phase, we conducted a phenome-wide association study (PheWAS) of VaD and followed up key traits using two-sample Mendelian randomization (MR) to identify the earliest manifestations of VaD and novel causal risk factors. We also performed a drug-target Mendelian randomization analysis of 46 lipid-lowering, antihypertensive, and anti-inflammatory drugs for repurposing potential to reduce VaD risk, identifying potential safety concerns with ACE inhibitors and a repurposing opportunity for ARDB1 agonists. In the renewal phase, we will apply drug target discovery methods using rare variants identified in Objective 1 to prioritise therapeutic targets. These will feed into the UK DRI Biomarker Factory’s drug development pipelines.